The Slouch Comfort System

Slouch is a lightweight retrofit comfort system for use in a long haul economy class seat. It dramatically improves comfort in an extended recline seat position by combining a 3D sculpted membrane with movable seat pan.